Understanding telomere length maintenance mechanism in pancreatic cancer

Telomeres are protective structures that prevent DNA damage responses at chromosome ends. To achieve indefinite replication, cancer cells must activate telomere maintenance mechanisms (TMMs), including telomerase or alternative lengthening of telomere (ALT) to circumvent catastrophic telomere shortening.
Pancreatic cancer remains one of the most lethal and plastic malignancies. Normal pancreas can progress into different pancreatic cancer types after acquiring certain genetic mutations including those that initiate TMMs. Cancer differentiation, or the change in cell type, occurs in early-stage tumorigenesis or exposure to chemotherapeutic agents, leading to chemo-resistant cells with mesenchymal properties. Recent ground-breaking studies from the Boulton lab and others revealed fundamental differences in telomere end protection between somatic and pluripotent cell state, which could be exploited in cancer cells. A study also showed that telomerase facilitates cellular differentiation into pancreatic cancer. Together, I hypothesise that TMM activation in cancer is dependent on cell type.
In this proposal, I will investigate the molecular basis of TMM in different pancreatic cancer types. To achieve the goals, I will (i) characterise TMM in existing pancreatic cancer cell lines and study how cellular differentiation impact TMM with/ without exogenous stimuli, such as chemotherapy or cytokine treatment; (ii) I will develop a new pancreatic cancer model using iPSC, and utilize CRISPR mediated base editing to knockout genes that are mutated in the patient cohort to understand their role in TMM; (iii) I will use proteomic approaches, high throughput screening and single molecule approaches to identify novel regulator of TMM.
This proposed research has the potential to provide transformative discoveries in the role of TMMs in pancreatic cancer progression. In the long term, this project may lead to the development of biomarkers and/or new therapeutic strategies.